Intelligent recommendations in changing rooms

Snap Fashion is going to re-imagine the UK high-street’s much neglected changing rooms. With 90% of consumers deciding against purchasing what they've just tried on, there is a huge opportunity to increase both revenues and customer satisfaction by making product discover in changing rooms easier.
We will bring innovative visual search technology to the high street that will enable customers to search and shop from their changing room, and allow retailers to capture vital information about their products and customer’s path to purchase.
Customers will be able to resolve the frustrating dilemma of arriving in a changing room only to discover the items they try on aren’t quite right for them. The service will not only enable retail staff to immediately rectify an issue that the customer is facing in terms of size, fit or colour of an item, but our unique technology will suggest alternative items to a customer who is dissatisfied with their dressing room experience. We can even display complimentary products to a customer who has found something they want to purchase, and ensure that customers in-store are as well-informed as they would be online about product information, availability, and the brand’s full range.
The Portas Review stresses that an increasing number of shops are failing and the decreasing footfall figures, are due to an inability to meet the expectations of today’s “increasingly sophisticated, time-poor yet experience-rich, consumer”. This project aims to increase the level of sophistication that consumers experience in-store, making it more convenient and more efficient using multi-channel retailing and Snap Technology. Studies that focus on multi-channel retailing and consumer behaviour within these different channels, agree that if retailers are able to harness multi-channel activity and use technology to enhance the in-store experience, there is huge potential to increase their understanding of the customer, and improve both their conversion rates and profitability.